SYNAPS (Synchronous Analysis and Protection System)

SYNAPS aims to develop a networked Smartgrid distribution automation platform for Low Voltage Networks (LVNs). LVNs are the final, essential link from the grid to the customer, yet they are currently built with outdated technology and managed by expensive, labour intensive processes. Underground LVN faults account for 80% of DNO LV costs and 50% of customer minutes lost.
SYNAPS will provide real-time visibility of LVN operational and maintenance status, together with advanced protection and network reconfiguration. This will be accomplished by integrating modern IC technology, state-of-the art machine learning algorithms together with advanced power semiconductors and switching technology.
It will also include development of an advanced semiconductor circuit breaker and fault detection algorithms. These developments are essential to support consumer demand for reliable networks, better integration of renewables and the flexibility to accommodate electric vehicles.